Short-term prediction of power grid frequency

Developing a way to provide a short-term prediction of power grid frequency will help deliver the crucial power grid management capabilities needed to cope with an increasingly dynamic power system and meet the Net-Zero challenge we all face.